An Innovative IoT-based software platform utilising AI and Machine learning to optimise working practices within the construction industry

Staht Ltd. (Staht) was founded by Robert Hirst. The impact of COVID-19 on the UK's construction industry has been devastating. As a result, a recent study by CEBR discovered that the construction industry has been losing roughly £301.5M a day during the pandemic. Staht aims to build a digital software platform that will offer a suite of software applications that can capture geo-located feeds of data from measurement sensors on physical testing devices. This will help to optimise processes related to the construction industry's safety testing, and also reduce manual processes, on-site attendance, and associated logistical considerations.